Rapid assessment of fabric performance: historic buildings

Cheribim Ltd and The Diocese of Sheffield (Church of England in South Yorkshire) are working in partnership to develop a novel AI-enabled fabric performance assessment technique specifically for historic buildings. This will use a multitude of measurements and indicators to provide accurate ratings for best-case thermal performance, real-time thermal performance, and projected efficacy of retrofit solutions.

In addition to having applicability to a variety of historic public buildings such as town and city halls, libraries and museums, future development of the assessment tool could see its application to the pre-1919 domestic building stock, vastly improving the accuracy EPC ratings of over 4.7million houses and informing owners on the safest and most effective actions to improve their energy efficiency and reduce carbon emissions associated with heating, lighting (and living in!) their homes.

Churches host activities which deliver over £50 billion-worth of social value to our communities, including food-, warm- and cool-banks. However this is threatened by rising energy and upkeep costs, and the challenges and uncertainties of improving and adapting their buildings. This project will help assure their path to net zero, safeguarding against inappropriate and damaging retrofit and helping them select the highest impact measures to reduce their energy consumption and associated carbon footprint.